Medical image acquisition guidance with applications in free-hand ultrasound

This project aims at guided image acquisition during ultrasound examinations and assisted disease stratification for overstretched health care
professionals. We develop and integrate novel machine learning image analysis algorithms to estimate the pose of the imaging device relative to the anatomy without external tracking and predict optimal navigation trajectories to perform accurate guidance to anatomical regions that are important for automated disease identification.

The clinical need for point-of-care, guided medical imaging is acknowledged by health care providers since appropriate mobile imaging devices came to the market. However, the challenge of intra-anatomical navigation with automatic image interpretation for non-specialists has not been sufficiently tackled yet. Impressive efforts have been made to improve automatic interpretation of ultrasound and commercially, but limited work exists in the area of anatomical navigation. A notable early pilot work for cardiac ultrasound imaging guidance has been demonstrated by Butterfly Network. This approach is limited to finding standard cardiac planes in healthy subjects using a greedy search strategy trained from painstaking acquisition of a large amount of imaging data. Caption Health recently acquired FDA approval for a system with similar intentions but with a remote human controller in the loop for remote, retrospective analysis. Guidance for robotic image acquisition also shows promising applications of RL/ML. However, while these approaches are highly relevant for applications in surgery, where expensive equipment is available, our project focuses on a large-scale deployment paradigm at the front line of care. Our proposed solution is based on the development and integration of two novel technological strands: The use of ML/DL for inter-modal learning for ultrasound simulation, and deep learning for guiding image acquisition. These stands define the two main work-packages of this project. WP1: simulation of ultrasound from other modalities and WP2: pose estimation with transfer to real applications.